Building a national imaging data stewardship skills base (BioImagingUK)

Microscopy, or more widely “biological imaging”, has been a fundamental tool for life sciences research for centuries. Rapid technological development in imaging equipment allows scientists to create ever richer, more complex imaging datasets. The task of analysing these datasets to generate scientific insight is increasingly one of data science: sophisticated computational analysis is now an indispensable companion to experimental capture. The UK offers world-leading physical infrastructure for bioimaging, in the form of instruments, facilities and expert staff. This is complemented with corresponding digital infrastructure, particularly tools for the management, analysis and open sharing of imaging data. This open data access, when managed according to the FAIR (Findable, Accessible, Interoperable and Reusable) principles, provides a crucial public good for life sciences. It aids the reproducibility of experimental findings, a critical pillar of scientific research, supports development of new computational methods for data analysis, and enables growth of the UK’s burgeoning bioscience AI industry..
However, the majority of imaging data that are captured do not meet their full potential for scientific benefit, because they are not shared in ways that enable effective reuse. Surveys and community interactions clearly indicate that a skills gap in imaging data management, together with a lack of career pathways for individuals who support the crucial function of enabling data sharing, are major barriers to using the UK’s biological imaging digital research infrastructure (DRI).
To meet the UKRI DRI goals of seamless connection of researchers and innovators to the computers, tools and resources, we aim to build a broad and sustainable skills base for image data stewardship in UK research. To reach this goal, we will combine direct training of technology professionals whose role includes management of biological image data, development of a comprehensive curriculum in image data stewardship skills, and delivery of this curriculum in the form of in-person and online training courses, workshops and train-the-trainer events.
The immediate benefits of this project are broad. First and foremost, we will create a world-class curriculum in image data stewardship, setting a new standard for education in this field. This resource will be valuable not only within the UK but could also serve as a model for similar initiatives globally. Secondly, we anticipate significant skills growth among participants, creating a cadre of highly skilled RTPs specialising in image data stewardship. These professionals will be equipped to drive innovation in their respective institutions, enhancing the overall quality of biological imaging research in the UK. Thirdly, the work will support recognition of both the work and outputs of these staff.
The project’s long term benefits lie in the potential provided by comprehensive access to well annotated reference imaging data at a scale that cannot be achieved without a suitably skilled researcher population. In genomics, structural biology and other areas of biological research, well curated open data has driven extensive innovation with concomitant benefits to both fundamental understanding, and applications to human and societal health. With the right foundation of computational skills, the same can be true for biological imaging.